Specialist Polymer Lighweight springs: Innovative processing using Conventional Equipment (SPLICE)

SPLICE seeks a step change in weight reduction for springs by using bespoke reinforced polymers to replace oil

tempered silicon chrome steel springs for applications with medium to high stress & fatigue levels.

The feasibility study will deliver tested demonstration springs with an application relevant material

specification that have been produced via a lab-level polymer wire and spring manufacturing process. This will

enable follow-on projects to be developed based on an understanding of the performance of the material and

fully researched relevant applications for this new technology in automotive applications.

This project will also enable the UK spring machine manufacturers and other UK spring manufacturers to

benefit by the development of analytical design & process software. Long term this could lead to a full UK

supply chain at the forefront of reinforced polymer springs technology.